Crafting an Alternative Politics of Debt - Spaces and places of politics as everyday action

The politics of debt refers to complex and contested politics of debt that defines much of economic and cultural life in present-day Britain. This knowledge exchange project explores the role the Third Sector plays in shaping the wider politic conversations around access to affordable credit and problems associated with indebtedness.

We know that in the wake of the 2008 financial crisis a growing number of civil society initiatives sought to engage individuals and communities as a way of shaping political debate. For some civil society groups the focus is on the wide range of people adversely affected by austerity measures; for others it is articulating the profound loss of trust in political and economic elites or using political action to experiment with ways individuals and communities could take back power over their own lives to reinvigorate the very practice of exercising political power.

This project explores the resilience of civil society networks and their efforts to shape the wider debate about finance, debt and the UK economy. In particular, the interface between the digital and real-life spaces of the everyday political action. In other words, how these groups can be located in places like large-scale protests, offices, or church halls, which of course are not entirely bound by space; but increasingly use digital platforms to inform/foment the new forms of political engagement. This is accomplished through four interrelated work packages designed in collaboration with project partners: (1) mapping the network of digital and real-world actors and creating a network of networks 'Debt-CN'; (2) collaborative research on debt inequality; (3) Create and support a hashtag experiment documenting the roll-out of the Credit Union Service Organisation 'CURES' and alternative credit provider 'Fair for You'; (4) Collaborative research investigating digital transformations in small-scale lending.

Offering a flexible package of knowledge exchange activities is a relatively new approach to impact that is not simply about demonstrating how academic social research contributes to the national economy and drives improvements in government policy. We adopt an embedded approach to research that involves working closely with a network of individuals and organisations to deliver tangible contribution to organisational practice. Importantly we are experimenting with new digital forums that remain underexplored in social science research. For example, the #ReinventCU experiment replicates projects like #EnfieldExperiment between academics from the University of Manchester and London Borough council to develop local economic development strategy and the #BBCBudget that attempted to understand how BBC-users interact with digital content.

Impact can be more local and more tangible than this. Where possible, we should aim to adopt a more 'embedded' approach to research which involves working more closely with the public, and public institutions, at a local level. The crucial common thread is the existence of a partnership between researchers and practitioners that generates a mutual exchange of knowledge which, in turn, improves the quality of the research and some aspect of service provision in tandem.

Potential impact
This knowledge exchange project creates a much-needed platform for engagement between academic and non-academic researchers to incubate new ideas and new ways of understanding the challenges to the UK economy. This research agenda has the potential to have wide-ranging political economic and policy implications that speak directly to social welfare and economic policy goals.

Mapping and creating a network of individuals and organisations working and contributing to wider debates about finance and debt in contemporary Britain offers unique networking to a wide range of individuals in the public, non-profit and private sectors. These networking events will provide a platform for debate and discussion that will unpack the research process in ways that disrupt conventional representations of research as a linear. At the same time posing questions about the authorship and ownership of knowledge production that are often otherwise foreclosed in conventional research. This method attempts to develop a collaborative model of cross-sector and interdisciplinary research.

Communications activity will translate research into an accessible and tailored format using a flexible package of digital outputs designed and co-produced with project partners. Digital content generation and dissemination is the cornerstone of this knowledge exchange project. This will include policy briefings, articles in network newsletters, journals and magazines, regular micro-blogs and content generation on social media platforms, interactive media and podcasts. The project team will make every effort to promote our social science research to the widest possible audience and make themselves available for press briefing/releases, press conferences/interviews, radio/TV appearance.

Research and dissemination will be based on formal in-kind collaboration with project partners to co-produce outputs. We combine a series of mechanisms such as consultancy, access to organisational materials and research archives, direct engagement with user community personnel to enhance the co-production of knowledge. Taken together this research project will contributing towards evidence based policy-making and influencing public policies and legislation at a local and national level.

The potential value of our programme of research seminars can be evidenced by the work of our project partners and the range of beneficiaries from the work conducted as part of this project:

- Civil society, advocacy groups, and trade unions: this series has the potential to influence organisational culture and practice within the various participating third sector groups, in particular those that develop their research and policy prescriptions into something that influences public debate, public policy or academic research. These groups will benefit from the collaborative platform that allows them to present and develop their policy positions and collaborate with academics in the co-production of a consultation report to the Financial Conduct Authority as well as digital content.

- Policymakers and opinion formers: public sector beneficiaries include policy makers working on national economic planning that are sympathetic to Andy Haldane's call for a fundamental re-thinking of finance-led growth among the political and policy elites.

- Think tanks that research and do advocacy as well as economic commentators/press, general public: one aim of the project is to explore and translate jargon around discussions of finance and debt.